Predictive Analytics for Capacity Mapping

Original Equipment Manufacturer (OEM) competitiveness is reliant on its supply chain's performance. It's a known issue that OEMs cannot find sufficient capacity to support their requirements (e.g. BAE). To achieve aircraft build-rate projections the industry needs to increase capacity and visibility of available capacity. Current Overall Equipment Efficiency (OEE) within Aerospace is c40-60% with many companies not measuring OEE or reliant on manual data-set updates.

We will transform UK aerospace manufacturing productivity and agility by developing a real-time visualisation of aerospace manufacturing capacity and demand, compatible with our existing MRP software. Increasing OEE levels by up to 50%, providing real-time visibility of aerospace capacity and bottlenecks.